Using reflective sociocultural e-portfolios in a non-immersion language learning context

Language identity and the ability to navigate complex cultural environments are increasingly important in
the new global world. Full knowledge of a language involves not only linguistic competence but also the
ability to interact appropriately, culturally and situationally in diverse environments, i.e. sociocultural
competence.
The disadvantages of learning a foreign language in a non-immersion context (like learning Spanish in UK or
English in Argentina) have long been acknowledged by teachers and learners, and more recently
established by empirical research (e.g., Krashen, 1981). It seems clear that the benefits of learning in an
immersion context (learning Spanish in Spain or English in UK, for example) cannot be replicated in a nonimmersion
environment.
New technologies can help to overcome some of these disadvantages, but some aspects of language
learning, such as sociocultural competence, are not amenable to being taught in a classroom. They can be
learned only through experience of natural interactions.
In this PhD, I aim to investigate whether that the use of reflective e-portfolios in foreign language teaching
can help students develop their sociocultural competence and a new language identity (understood as the
way we conceive ourselves related to the language we speak), specifically whether researching for and
writing of the e-portfolios can improve students' communication skills, develop their learning and critical
thinking, and enhance their capacity for autonomous learning.
The proposed project takes an Action Research approach, to explore the potential of modern technologies
to achieve well-established objectives of language teaching and learning in a non-immersion context.
If reflective e-portfolios can be shown to improve students' sociocultural competence in a non-Hispanic
context, it is arguable they could also be used in the teaching and learning of any foreign language in any
non-immersion context. The proposed research will therefore have implications for all institutions teaching
foreign languages.